Development and implementation of a Helium-3 magnetometry system for the PSI neutron EDM experiment

The neutron electric dipole moment (EDM) experiment located at the Paul Scherrer Institute (PSI) is currently taking data towards a new limit on the neutron EDM. The sensitivity of the measurement will be enhanced by the installation of an additional magnetometry system using spin polarised helium-3 atoms, read out with laser driven cesium magnetometers. The student will develop the magnetometer system to the point when it will be installed at PSI, incorporate an analysis system for the helium magnetometry data, and work towards a design of a helium magnetometry system for the upgraded version of the PSI experiment (n2edm). It is anticipated that he will spend an extended period of time at PSI on Long-Term Attachment during installation and initial data taking with the new magnetometry system.